BABEL

Recent advances in behavioural and computational neuroscience, in cognitive robotics, and in the hardware implementation of large-scale neural networks, provide the opportunity for an accelerated understanding of brain functions and for the design of interactive robotic systems based on brain-inspired control systems. This is especially the case in the domain of action and language learning, given the significant scientific and technological developments in this field.
This project aims at advancing the understanding of neural and behavioural mechanisms in word learning, the validation of these principles in neuroanatomically grounded models, and real-time implementations of brain language models within the SpiNNaker neuromorphic architecture that will support comparisons with neuroimaging experiments. The scientific hypotheses and cortical language model will also be validated by implementing a model of embodied active language learning on the humanoid robot iCub. Specifically, in the project we will develop, based on neuroscientific principles, a theory of language learning at the neural circuit level and build a neurocomputational model of the language cortex that implements the learning of words used to speak about objects and actions in large-scale neuronal circuits. This theoretical work will be supported by novel, hypothesis-driven brain imaging investigations using MEG, EEG and fMRI to identify the neural correlates and mechanisms of the learning of words for objects and actions. Imaging results will inform the improvement of the large-scale neuroanatomical models. These models will be implemented on the SpiNNaker software and hardware infrastructure, to implement a scaled-up real-time model of the language cortex using more realistic spiking activity. Finally, the project will translationally apply these neuro-anatomical models and SpiNNaker system as controllers for language and action learning simulations with the humanoid robot iCub, within the embodied and active learning context where the semantics of the language is directly driven by the context of object manipulation tasks.
This is a highly interdisciplinary project that integrates essential expertise and methodologies from neuromorphic engineering, computational and experimental neuroscience, and cognitive robotics. The project is based around the unique and strategic partnership of applicants with an international track record in these areas of expertise and with previous collaborative experience. Furthermore, the project will benefit from an International Advisory Board, with both academic and industrial advisors, to foster the international dimension and impact of the project.

Potential impact
This highly interdisciplinary project integrates essential expertise and methodologies from neuromorphic engineering, computational and experimental neuroscience, and cognitive robotics. As such, it has the potential to significantly impact on, and extend, the recent scientific and technological advances in these disciplines. The successful design of a bio-inspired architecture for embodied language in context will lead to both scientific and technological breakthroughs. From a scientific perspective, new interdisciplinary investigations (integrated cognitive neuroscience theory and experiments, neuro-computational modelling and neurorobotics) will advance our understanding of the neuroscience mechanisms supporting language learning at both neuron level (e.g. rapid learning for fast mapping) and at systems behavioural neuroscience level (e.g. integration of linguistics and sensorimotor knowledge). From a technological point of view, the validation of the novel model of the language cortex in interactive robotic experiments will constitute a proof of concept. This translational application will result in the design of neuromorphic systems for cognitive and language processing suitable for a wide range of interactive system applications (e.g. service robotics for household chore and companion for elderly, autonomous sea/space robots, smart devices, computer speech interfaces, intelligent-assisted vehicles).
To facilitate the impact, dissemination and knowledge transfer of the project results, the team has planned a series of activities which will directly involve the academic community, the technology industry community and the wider open public. For academic impact, during the project we will organise workshops targeted at the interdisciplinary academic communities of neuroscience, robotics and computer engineering. This will also lead to two special issues, one in a technological journal (e.g. in one of the IEEE Transactions) and one in interdisciplinary journal on neural and cognitive sciences (e.g. Phil. T. Roy Soc or Cognitive Science Topics). Collaboration with industry will be based on an Open House for the robot/SpiNNaker demonstration with potential industry users, and on direct collaborations with industry partners such as the Cogniscience SME and the HONDA Research. The project will also contribute to the open-source community, specifically with the production of new software tools for the iCub humanoid robot to support this platform as one of the benchmarking open source platforms in cognitive robotics. An important impact outcome will be on the training of researchers and a PhD student with highly interdisciplinary skill set ranging from computational knowledge (in both brain modelling and robotics) to experimental research methods (brain imaging experiments and human-robot interaction experiments). Staff will also be involved in outreach activities with both schools and general science presentation and festivals, e.g. to engage younger pupils in the STEM-related disciplines such as robotics and computer engineering.
In the project we have already established an International Advisory Board (IAB) with both academic and industry partners to foster the international dimension of the project and strengthen our impact plan. The international academic experts who will serve as project advisors include Luciano Fadiga (IIT and Ferrara University, Italy) for the neuroscience of mirror neuron system of action and language integration, Linda Smith (Indiana University, USA) for advice on language developmental experiments, Giorgio Metta (IIT Italy) for follow-up extension and integration of SpiNNaker module in iCub platforms. The international and UK industry and user advisors are Edgar Koerner (Honda HRI, Offenback Germany) for neuroscience-inspired application to other robotics platform (Honda ASIMO) and to car industry, Ian Phillips at ARM for computer hardware design and the CEO of TMSUK Japan for service robotics.